Exploring racism, police injustice and social movements in East London through participatory action research

1. Journal articles and a book proposal
In months 1-3 I will complete a monograph proposal to Manchester University Press (MUP) based on my PhD titled 'Thick Legitimacy: Policing 'race' and place in the inner-city'. This follows on from an invitation from the Senior Commissioning Editor for Social Sciences at MUP for me to submit a proposal.

I will also complete two papers for publication. The first of these papers develops an historical analysis of community-based activism related to police racism in London. The second of these papers explores police legitimacy and current controversies related to 'procedural justice' training and research.

All outputs would be completed under the mentorship of two scholars I have cited extensively throughout my PhD research; Professor Eamonn Carrabine (Essex) and Dr Lambros Fatsis (City).

2. Impact/Knowledge Exchange

During my PhD I co-founded the Participatory Action Research (PAR) project 'Account', in East London to bridge the gap between community-based policing research, grassroots social movements, and academic social science. As part of this project's continuing development, Account has now begun collaborating with the university sector, with Account's conference at University College London titled 'Amplified Voices' attended by over 150 people in April 2023.

During the fellowship I will continue to develop this high-impact engagement work by co-organising two workshops with Account at the Centre for Criminology (Essex) and the Centre for City Criminology (City) where community stakeholders are given the opportunity to engage, network and collaborate with researchers based across the SeNSS DTP.

The first workshop, featuring scholars working on the 'Profiling Inside Out' project (Goldsmiths College), will explore the phenomena of 'racial profiling' when studied in a range of national and international contexts. The second workshop will explore challenges and opportunities related to developing PAR in the context of social movements.

Based on current work with Account, it is likely that attendees will belong to many communities that are underrepresented within academia.

In addition to this engagement work I will also aim to publish three short engagement pieces on the topics covered in these workshops published in popular media outlets, including The Guardian, Open Democracy and/or The Conversation.